ZunTold Digital Bibliotherapy and Creative Writing Therapy

ZunTold's fiction as therapy programme, is a digital bibliotherapy and creative writing therapy programme delivered through a dedicated platform for young people 14 plus, who have experienced Adverse Childhood Trauma. Innovate UK was approached to help ZunTold develop the next phase of their technology based on feedback from our customers. The grant will be used to build creative therapeutic programmes, including Living Books which are currently text -based, to add visuals to support literacy levels, and contain exercises and activities, which are not therapist dependent, but does require therapist input.

Guided Bibliotherapy has been shown to be as effective as CBT and creative writing for therapeutic purposes has been shown to reduce the impact of chronic health conditions and mental health, which are connected to ACEs. Bibliotherapy and Creative Writing for Therapeutic support exists in pockets across the country, but there is no one place people can go to access this support. This is the challenge adopted by ZunTold's application.